Subly Enterprise Project

Public Description

Subly UK Ltd. is a rapidly growing UK-based SME specialising in SaaS. Subly was founded by Holly Stephens and Keyvan Kasaei, whose combined backgrounds are as founders of two start-ups, with experience working with Google and Xerox. Video content is an efficient way to reach and engage with a large customer base. However, the expertise and outsourcing or multi-platforms required to create effective video content is time-consuming and expensive. Subly have identified a need for a sustainable and cost-effective tool that will reduce wasted working hours when producing video content. Subly aims to address this need by producing an affordable full-service video platform using speech-to-text technology.